Kingston University Higher Education Corporation and Ashtead Engineering Company Limited KTP 21_22 R3

To professionalise a family run business by embedding appropriate management skills and business processes.